Cross-border stablecoin remittance

Remittance inequality slows economic growth. Sendit.money is going to change that. We are building a cross border mobile money transfer service which will unite the sustainability goals of the UN with a cutting edge mobile wallet that is affordable, fast and secure.

People living in developed economies have long enjoyed low fees and charges when they send money. Unfortunately the same is not true for those living in emerging economies as they can expect to pay around 14% more every time they need to send money to family, friends & associates.

6 Billion people around the world live in emerging economies and in 2019 2.3 Billion of those individuals own smartphones. In 2018 $689 Billion was remitted. Sendit.money is going to engage with a small part of this market to begin with by focusing on those sending money between the UK and Nigeria. From there we will grow to include the EU, US and the rest of Africa with a financial tool that will increase the ability of individuals in some of the fastest growing, emerging markets in the world to step past the inequalities foisted upon them by the financial tools of yesterday and be part of a fairer financial future.